Computational discovery of photocatalysts for polymer deconstruction

Plastics have helped to build the modern world. The high performance, low cost, durability, safeness, and processability of plastics have led to their ever-expanding uses. Whilst being essential components of our lives, plastics have contributed to many serious environmental crises. Most plastics are produced for single-use applications, with a short use life, and only a tiny percentage of plastics that are manufactured are recycled (Sardon & Dove, Science, 2018, 360, 380). It is therefore important to understand and control polymer degradation, as well as designing new polymers that degrade in a controlled and predictable manner. This PhD studentship will focus on using computation to accelerate the discovery and design of new photocatalysts for the development of innovative strategies to recycle and upcycle plastic wastes into high-value products. The project will entail a combination of computational chemistry, machine learning, and generation and curation of (big) chemical data, with a near-term mission of using computation to inform experiment and a longer-term vision of integrating computation with experiment to enable closed-loop discovery and optimization of novel photocatalysts for sustainable polymers.